Manufacturing dis-content: sculpture as a tool for counter propaganda in public protest

Working in collaboration with the housing activist group Architects for Social Housing (ASH) in
London, I seek to investigate how material representations of factual evidence, such as
models of the relation between economic and spatial data, can support their current public
campaigns. Understanding the use of text, infographics and props in activism as a sculptural
art practice, the thesis aims to expand the traditional pallet of protest media beyond textual
and graphic representations of information. It will provide a critical reflection of the use of
infographics by developers and governments in their effort to 'manufacture consent'
(Chomsky,1988) in the current context of post-truth urban politics. Based on this research
and through collaboration with ASH I will explore how we can develop a new sculptural
practice based on infographic techniques that allows abstract information to be visualised
and made accessible to non-experts. Using sculpture in this way aims to enable a greater
plurality of political voices to become physically present in public so they can impact on
political decision making related to urban issues.